OvaProtect Unlocking Potential Award: Begin

"OvaProtect" is an innovative solution designed to revolutionize scam detection, prevention, and cybersecurity awareness among college students. Leveraging the power of artificial intelligence (AI) and machine learning (ML) technologies, "OvaProtect" offers real-time protection against a wide range of online scams. Our project's primary goal is to equip college students with the essential knowledge and tools they need to effectively detect and prevent online scams, thereby ensuring their digital safety.

At its core, "OvaProtect" is a mobile application that empowers and educates college students about the ever-evolving landscape of online scams. Through advanced image and text analysis, the app swiftly detects potential scams across various communication platforms, including social media, messaging apps, and emails. It provides users with instant alerts and personalized guidance, enabling them to make informed decisions and safeguard their digital identities.

What truly sets "OvaProtect" apart is its predictive analytics capability. By analyzing historical data and identifying emerging trends, the app proactively warns students about potential scams before they fall victim. This proactive approach not only prevents financial losses but also cultivates a culture of vigilance and cybersecurity awareness among college students.

In addition to its technical prowess, "OvaProtect" creates a collaborative and secure community where students can report scams, share their experiences, and access comprehensive security education resources. This collaborative platform encourages unity and empowers students to actively contribute to the fight against online scams.

By combining cutting-edge technology with a user-centric approach, "OvaProtect" is poised to make a substantial impact on online safety for college students, ensuring that they can pursue their education and personal growth without the constant threat of scams and fraud.